Plan capture of a Domestic Consumption Dataset to inform Smart Demand

Today's electricity grid models capture only the macro-level. Planning Smart Demand requires a detailed bottom-up model of individual household appliance consumption, a model which does not exist today. Government and the nascent Smart Demand industry requires a more detailed picture of the individual loads within UK households, and the extent to which they are dispatchable, by time and demographic, in order to inform both government policy and individual company strategy.
Led by a consumer demand expert, this Study will work out how to capture such a dataset, delivering a costed project proposal that has been tested against the requirements of many players in the Smart Demand space.